"Determination of antimicrobial resistance development from stressed environmental conditions."

Antimicrobial resistance (AR) is increasing in nature and threatens the effectiveness of our drug therapies and infection control. However, it remains difficult to distinguish what originates from human activities or what is natural. Therefore, we must extend the scale and depth of monitoring efforts to better understand what is driving the increases in resistance traits.

This project will use cored sediments soils to compare and contrast distributions of AR genes under widely varying pollution conditions. The project will utilise DNA extractions and genetic technology to quantify AR genes in the samples. Sampled layers from cores will be characterised for geochemical character and soil-like properties.

The project will relate specific environmental conditions and factors with observed AR genes levels in cores to identify risk factors associated resistance development and impacts on human and agricultural health.